BBSRC National Bioscience Research Infrastructure: Earlham Biofoundry

Technical abstract
Biofoundries provide integrated research infrastructures for the design and construction of genetic parts and devices and the engineering and characterisation of biological organisms. They integrate synthetic biology approaches with laboratory automation employing design and analytical software to enable complex experimental workflows to be undertaken at scale. Biofoundries are relevant to both fundamental discovery-inspired research and to applied biotechnology. The Earlham Biofoundry provides a platform resource to the UK’s bioscience and biotechnology communities comprising expertise in synthetic biology approaches and automation programming and access to cutting-edge automation platforms. Our suites of automation hardware include multiple liquid handling platforms an automated sample storage and retrieval system a colony picking and arraying platform and a fully automated microfermentation platform. Together with our expertise in large-scale experiment design automation programming and synthetic biology approaches these platforms are applied to molecular and microbiological workflows to revolutionise the speed and scale of research increasing accuracy and reducing costs per sample. The Earlham Biofoundry supports the work of the Earlham Institute (EI) and works collaboratively with researchers in academia and industry contributing scientific expertise and technical excellence in automation programming to pursue complex experimental designs develop novel automated workflows and to generate and analyse large and robust datasets. In addition highly optimised automated workflows for protocols that are commonly used in Engineering Biology such as DNA assembly are made available to researchers across academia and industry on a cost-recovery basis.